"Optimisation of protease feed additives for poultry to increase protein utilisation efficiency from locally produced sources

Global ingredient manufacturer, Kemin, are currently using their industrial fermentation expertise to develop
protease enzymes designed increase the rate of protein digestion in non-ruminant livestock in order to increase
efficiency of protein utilisation in animal feed. To date, the pipeline has focused on the current protein source,
soybean meal but the increasing concerns over the economic vulnerability and environment impact of European
soy importation suggests use of locally produced ingredients. The aim of this project is to draw on NTU/UoN
expertise in emerging feed materials and nutritional biochemistry to investigate the efficacy of candidate feed
additive proteases in digesting alternative protein sources to soy.
This is a 4 year, fully funded poultry nutrition PhD studentship FUNDED AS A University of Nottingham-Nottingham
Trent University BBSRC DTP CASE studentship supported by industry partner KEMIN.